Learning and decision making in Parkinson's Disease

Parkinson‘s disease (PD) is one of the commonest neurological disorders, associated with severe but poorly understood effects on cognition and behaviour. PD causes a severe degeneration of a group of nuclei deep in the brain (called the basal ganglia) and a loss of the chemical messenger dopamine. Until recently, the function of these nuclei was largely unknown, but recent experiments in animals and humans have shown that they play a highly specific role in learning, motivation and decision-making, which offers unparalleled new insight into PD.
One of the best ways to study the basal ganglia is with functional brain imaging, which allows us to record precisely brain activity while people engage in various behavioural tasks. The group led by Professor Dolan has done much pioneering work in this area (in healthy individuals), We aim to use brain imaging to investigate the brain activity of patients with PD, to establish whether the cognitive deficit they have can be understood in terms of a basic underlying disruption in learning and decision making systems. This should lead to new insights into how to assess and treat the cognitive symptoms of PD, often far more troubling than the problems with movement.

Technical abstract
The last few years have seen a remarkable evolution in our understanding of dopamine and basal ganglia function, with insights originating from sometimes surprising sources, such as computer science and economics. Contemporary theories emphasize a much broader picture than previously recognised - one that integrates a diversity of cognitive and emotional processes with action learning and motivational control. These insights have substantial but largely unexplored translational implications for our understanding of basal ganglia disorders and their treatment, most notably for Parkinson‘s disease (PD).
PD is one of the commonest neurological disorders, characterised by degeneration of dopamine neurons in the basal ganglia. In addition to motor symptoms, PD patients suffer from a substantial, though poorly understood, cognitive deficit. In early disease, this possibly relates to specific dysfunction in striatal dopamine signalling, and the recent advances in our understanding of the behavioural and physiological function of dopamine function permit informed and constrained hypotheses regarding the underlying deficit(s) observed in PD, specifically relating to disruption of basic motivational learning and decision-making processes (prediction error dependent learning). In particular, we predict that PD patients should display a rather specific impairment in reward-related learning, novelty seeking, and in social decision making tasks.
Using functional magnetic resonance imaging, we would like to test early PD patients and matched controls on a set of decision-making paradigms, including probabilistic instrumental reward and avoidance, exploration-exploitation tasks with novel and familiarised cues, and on social economic decision making (Prisoners Dilemma) tasks. We aim to investigate the behavioural deficit using formal computational models of decision-making. An impressive body of data, from both animal and human studies has shown that reinforcement learning theories offer an excellent account of striatal and dopamine responses in decision making, and the application of these models can be used to specifically assess the correspondence between striatal dysfunction and behaviour. These results should provide formal models of motivational dysfunction in PD, and inspire new approaches to the assessment and treatment of cognitive impairments in PD, including those relating to dopamine agonist therapy such as pathological gambling.